Polymeric Additives in Lubricants for Electric Vehicle Powertrains

This project will use computer simulations to investigate the effect of VM molecular architectures on their stability and behaviour in lubricants in ranges of temperature, shear rates, and contact surfaces encountered in EV. Dissipative particle dynamics (DPD) simulations will be used. DPD method is a coarse grain method that allows simulations to be conducted in length scale and time scale that are close to those encountered in tribological contacts. The goal is to establish relationship among molecular architecture of additives, their stability and effectiveness. The knowledge can that be used to guide VM design for EV lubricants.